Uncovering the Business of Border Security

This project focuses on the border security economy. That is, the wide range of companies, contracted directly or indirectly by governments, to contribute to border control. This includes the provision of technologies such as IT platforms, scanners, watchtowers and drones; infrastructure such as detention and holding facilities; and services such as private security, escorting, and consultancy. We will focus this research on the border economy in two countries, while recognising that companies operate in many jurisdictions, and border security is shaped by global dynamics.

While international migration is generally understood by policymakers and publics to be a global challenge, there is little debate on borders and bordering. On the contrary, there is a general consensus that borders are good and necessary to control movement, and especially to stop irregular migration. Yet we know from research that highly policed and surveilled borders do not work to stop irregular migration. Instead, people on the move are funnelled towards the services of smugglers, and towards more dangerous routes. Highly controlled borders, then, actively produce irregularised migration and smuggling. But this does not mean that bordering does not serve other projects -the politics of nationalism and sovereignty, for example, and the business of border security.

Whilst NGOs and activists have exposed ‘scandalous’ contracts and the work of specific companies, there has been a lack of sustained academic engagement and a broader lack of interrogation of the political economy of borders from within migration and refugee studies. Much existing work in the UK has focused on the provision of immigration detention and privatised asylum housing. Through a comparative case design, this project focuses on the roles of the UK and Denmark in experimenting with, propagating and normalising border security business in their national contexts, in Europe and beyond. The project has three core objectives:

To gather new data on the political economy of the Danish and British border security sectors, developing both a comparative and network analysis across the two case study countries;

To use empirical findings to further the theorisation of the dynamics of marketisation, competition, militarization and racialization in the British and Danish border security markets;

To disseminate the empirical and theoretical project findings to inform and impact various publics on the need for a political economic perspective on border control technologies, and their societal and humanitarian consequences.

Bringing together experts from the UK and Denmark, supported by an international advisory group from civil society and academia, the project will provide a timely intervention into academic debates and policy discussions on immigration and borders. The project will use rigorous academic research to inform public debate on the realities of this growing border security economy and what it means for domestic and international politics, human rights and democracy. With the aim of increasing accountability we will work with civil society stakeholders (Danwatch and CorporateWatch) to share findings with non-academic audiences via a variety of general and targeted knowledge exchange activities. These will include (inter alia) podcasting and writing for accessible publications, running workshops, and report launch events in both national parliaments.